Ethical Issues in Supporting Animal Agriculture as a Means of Poverty Alleviation

Many philosophers argue that industrialised animal agriculture is morally objectionable due to the suffering it inflicts upon animals, given that it is easily possible to change to a nutritionally adequate plant-based diet. However, since these arguments arose and largely remain in high-income, western countries, they presuppose a straightforward transition to plant-based diets and agriculture. It is much less clear that these arguments apply to poorer people who rely on non-industrialised animal agriculture for their sustenance and livelihood. Are these people behaving morally objectionably when they engage in or support such practices? Or are their actions permissible in virtue of their challenging circumstances?

My research will philosophically analyse the ethics of what I call 'low-income animal agriculture' (LIAA). There are two main reasons why LIAA may be morally permissible. First, LIAA often involves far less suffering compared to industrialised animal agriculture. If the lives of the animals are all-things-considered positive, and if they greatly improve poor people's welfare, what is objectionable about such practices? Second, abandoning animal agriculture may be unreasonably demanding for low-income farmers. For many people, animal agriculture is necessary for their nutrition and income. Is it reasonable to demand that these people transition towards plant-based agriculture?

I will address these arguments using a number of different normative positions found in the animal ethics literature such as consequentialism, rights-based ethics, virtue ethics, contractarianism, and (eco)feminist ethics. I will also draw on the philosophical literature on animal vivisection, another practice where animals are sacrificed in order to save or improve the lives of humans. While I anticipate a mixed response to the argument that LIAA is permissible due to the animals having positive lives, I expect many ethical theories will converge on accepting that some forms of LIAA are morally permissible due to the over-demandingness of abandoning such practices.

The thesis culminates in addressing the practical implications of my argument by examining the various moral obligations borne by different individuals and groups vis-à-vis LIAA. I will distinguish between the obligations of low-income farmers on the one hand, and high-income individuals/groups on the other. There are a number of questions that need to be addressed, for example: Do low-income farmers have any obligations to switch to plant-based agriculture? Would such farmers be obligated to relocate, and should they bear the cost of doing so? Should animal welfare be promoted at the expense of development, or only once people's basic needs are met?

According to the Food and Agriculture Organisation of the United Nations, livestock in sub-saharan Africa will increase 185% in the period 2012 to 2050. While some of this increase will likely be due to industrial farming, many have suggested that small-holding farms will be key to rural development, hunger reduction, and poverty alleviation. The ethical considerations of my research can serve to inform in balanced discussions on animal welfare policies that may conflict with the interests of those who most depend on animal agriculture.